THERMOS - Thermal Mapping Optimisation and Scale-up

SCS proposes THERMOS, an industrial research programme to scale and accelerate its unique Thermal History Coating (THC) technology, addressing a rapidly growing market need for high-resolution, rapid-turnaround temperature mapping in engine development. The programme boasts an expert consortium including Monitor Coatings and the University of Nottingham.

Over the past five years, SCS has secured substantial industrial contracts across aerospace, power generation and automotive sectors, demonstrating strong global pull for its patented, data-rich thermal mapping. As propulsion systems push firing temperatures (with an increase of 50°C translating to ~$7billion in CO2 emission reduction), engine OEMs are adopting new materials, complex thermal models and additive-manufactured designs to meet NetZero targets. These innovations, and emerging alternative fuels (e.g., hydrogen), demand high-throughput temperature data, a requirement unmet by legacy methods. Competing technologies provide only point data (at high cost; thermal crystals) or data at only discrete temperatures (thermal paints) leaving large temperature gaps. Industry reports that the stagnant 6-12 month delivery timelines cannot keep up with accelerated delivery cycles. Conversely, the SCS technology relies on robust memory materials, deposited on component surfaces, then probed post-operation through an automated robotic instrument and converted into temperature via a calibration. The output delivers fully digitised, high-resolution data across a mission-critical component surface.

THERMOS aims to optimise the proven THC process - materials, instrumentation and data analytics - to reduce delivery time while maintaining ±20 °C accuracy, scaling throughput ten-fold to \>350 components per annum for major aerospace customers. With SCS projects rising from ~25 in 2022 to an estimated ~300 in 2025, the current procedure relies on impractical strategies at scale as they require bespoke troubleshooting per project. By developing data-driven repeatable coating materials, optical instrumentation and advanced analytics pipelines, THERMOS will transform THC delivery into a repeatable, high-volume service. These enhanced sub-technologies will reach TRL6 by the end of the project.

Building on proven NATEP/InnovateUK programmes and leveraging a multidisciplinary research team and supplier network, THERMOS will exercise the full supply chain to validate the enhanced system in industrial end-user test vehicles. Demonstration trials will showcase delivery timelines from ~9 months to under four weeks.

By addressing a critical bottleneck in engine development, THERMOS will enable OEMs to iterate component designs faster, reduce assembly/disassembly costs by $1--2 million per test, and accelerate market entry of next-generation turbomachinery. The programme will ensure continued SCS growth, underpinning the goals of driving industrial competitiveness and net-zero innovation.